Conversation-based Virtual Interventions for the Monitoring and Self-management of Mental Health Conditions

The need to look after one's mental health and wellbeing is ever increasing. Recent events such as the Covid-19 pandemic have resulted in almost everyone being subjected to a lockdown, with many people reporting increased feelings of anxiety, depression, and isolation. Speech has been found to be a key method of identifying and examining a range of different mental health concerns, but as of yet little research has been conducted on how to integrate such knowledge into everyday life. A lacuna exists between the number of mental health and wellbeing apps and virtual "chatbots" available, and the speech features that have the potential to aid in the diagnosis and monitoring of such conditions.
This project investigates the efficacy of a spoken language virtual agent, designed to prompt users to record them talking about how they're feeling over an extended period of time. This serves two purposes; firstly, the virtual agent acts as an interactive tool aiding in alleviating feelings of loneliness and allowing people an ear for talking therapy, without the need for another human to converse with. Secondly, machine learning techniques will track features of the user's speech, such as phoneme rate and duration and acoustic features, in order to monitor the state of the user's mental wellbeing over a set amount of time. This provides a snapshot of a user's mental peaks and troughs, and in turn helps to train the AI to detect such changes.

This project will address multiple research questions, such as how people from different age groups would interact with such a virtual agent, and how their needs would differ in regard to what they are hoping to get out of such an interaction. Secondly, this project serves as a study into how much time a person would be required to interact with such a virtual agent in order to collect enough data to properly analyse and further train the AI with. Thirdly, this project offers an opportunity to investigate how such virtual agents could be used as a tool to combat loneliness across different age groups, attempting to combat early signs of mental health concerns brought about by feelings of isolation.